The Reflected Process of a Random Walk

The reflected process of a random walk is the difference between its running maximum and its current value. As such, it is used for modelling in many different application areas, including queues, genetics, and insurance . However the current project addresses some fundamental problems about the reflected process, viewed as a random process in its own right. In particular we are interested in the overshoot of the reflected process over a high level, and specifically wish to establish exactly when this is asymptotically neglible, in comparision with that level.